Online Screenplay Media Tagging and Distribution System

Scripts or screenplays remain a vital part of the entertainment industry. Of themselves scripts and screenplays are purely textural, but within the entertainment industry their purpose is almost exclusively to drive a visual representation of the story in question. In fact all screenplays form the foundation of a multi-media production where textural elements are re-imagined into different media formats. The purpose of this feasibility study is to consider a cloud based system to allow for the inclusion of associated multi-media data which can be tagged or “pinned” to the screenplay whilst maintaining the screenplay's well understood format and structure. In addition the study will develop a mobile and tablet based “App” to allow for remote management, review, amendment and addition to the aggregated textural and multi-media cloud dataset. Version management and the evolutionary aspects of screenplay development will also be considered and the final dataset will also be available for export to other online systems and of offline review and presentation.